Improving QoL in lymphoedema patients: De-risking LymphMotion.

Social Challenge: Lymphoedema is chronic, debilitating, and incurable, causing excessive swelling in affected areas. Considered a “silent” pandemic, and significant global health problem which lowers a patients quality of life. It is a common consequence and lifelong risk of certain cancer treatments with huge lifelong physical, psychological, and socioeconomic burdens.
Self-managing lymphoedema and independent living is a daily challenge for most patients; treatment requires meticulous daily management and compression strategies. Relying heavily on travelling to a clinic, several times a week; using devices and services that are non-portable, heavy, expensive, and uncomfortable.
Affecting ~250 million people worldwide; ~70% of lymphoedema patients do not receive the necessary treatment critically needed, causing complications costly for healthcare services globally.
Innovation: "LymphMotion" is a lightweight, wearable Med-Tech garment that allows patients to self-manage lymphoedema more sustainably while alleviating pain.
Aim: 1) Optimization of the existing proof-of-concept prototype, 2) De-risk LymphMotion 3) increase awareness of lymphoedema to the wider public via public engagement activities.